GS-SUBD

VR has the potential to revolutionise the creation process in the Film/Gaming industries (£4.6bn opportunity) by enabling immersive real-time collaborative creation.

Designers in Film/Gaming often work remotely as freelancers in individual silos, although their work is brought together at the end for the final product (film scenes/game levels). This is because there is no collaborative creation software currently available, and this leaves room for miscommunication/inefficiencies.

Also, designers use multiple types of 3D modelling techniques. Currently, design software each only focus on one modelling technique, so designers have to use several software packages for creation (e.g. Maya, 3DSMax, Blender). This is inefficient, as it requires the designer to import/export data between programs, and results in data translation errors and manual rework. Each program also has different user interfaces (UI) and user experience (UX), so designers must spend significant time mastering multiple tools to be able to stay competitive.

Immersive real-time collaborative creation software which allows users to model seamlessly using both SubD and NURBS would allow designers to create using one software, reducing the time spent manually fixing data translation. Also, designers would only have to learn one software, leading to the democratisation of 3D modelling amongst the design community. Finally, enabling stakeholders to review work remotely in real-time will enable regional UK businesses without overseas offices or large travel budgets to more effectively compete for international customers.

Gravity Sketch will conduct deep R&D to engage the market and prototype GS-SUBD, an immersive, collaborative all-in-one 3D modelling software. This would allow users to switch seamlessly between SubD/NURBS and conduct remote, immersive reviews with other stakeholders in real-time.